An integrated programme for the development of Lupins as a sustainable protein source for UK Agriculture and Aquaculture (LUKAA)

Lupins, as a high protein, high energy, nitrogen-fixing grain legume, are the only UK crop with a protein and oil composition that can effectively compete with imported soya and provide a comparable UK-grown vegetable protein source for farmed animals. Through innovative approaches to breeding, agronomy, feed processing and nutrition we will develop the market for yellow and narrow leaf lupins as sustainable protein sources for UK agriculture and aquaculture. We will employ three approaches focussing on: Germplasm Improvement and Variety Testing; Agronomy; and Livestock. The Livestock workpackage will comprise three strands: poultry; aquaculture; and ruminants. The project will develop ways to overcome technical and economic barriers and provide incentives for lupin use in terrestrial and aquatic farm animal production.